FloodMap Live

"FloodMap Live is a project which uses a combination of technological innovations to deliver continuous high confidence flood predictions at the street level, tailored to the needs of our customers. It is the first technology to offer highly-scalable flood nowcasting and forecasting products around the clock at high frequency, capturing every short-duration flood with high accuracy. This project addresses a major gap in flood predictions, saving lives and livelihoods. Our innovations include:

* **Combined flood nowcasting and forecasting:** FloodMap Live utilises real-time weather nowcasts (<6 hours ahead) and forecasts (\>6 hours ahead) for flood predictions. These are regularly updated and calibrated to deliver the most up-to-date predictions.
* **Street-level resolution:** The system delivers high resolution products using FloodMap -- a leading academic software for flood inundation modelling. It has been widely used in many applications, including recently in New York City, Shanghai and Bangkok. These applications recorded high levels of accuracy using ground-truthed validation data.
* **Real-time analytics and impact modelling:** Through years of research and development with key partners, we are establishing bespoke analytics and impact models to support our customers.
* **Tailored visualisations:** The outputs of FloodMap Live can be delivered as a data feed, tailored alerts or visualisations over large spatial and temporal domains. These are continuously being developed together with our customers.

There is a growing need for cross-border early warning systems to strengthen the preparedness phases of disaster risk management. Our project will help improve the UK population, economy, exports industry and the quality of our aid delivery abroad."